Functional Networks of Molecular Capsules

Drawing on experience in the Nitschke group in the areas of self-assembled metal-organic cage materials, light-induced transformations of supramolecular assemblies, and systems chemistry, the proposed research will investigate potential applications of metal-organic cages for catalysis. The combined abilities of metal-organic cages to create pre-organised environments, spatially confine reactive species, and to reversibly assemble/disassemble upon a change in conditions resemble those exploited by enzymes to manipulate reaction kinetics and provide opportunities for new modes of catalysis.

The proposed research is currently divided into two sub-projects: 1. 'Light-controlled reversible phase transfer of metal-organic capsules', and 2. 'Photocatalytic water activation within a self-assembled M4L6 cage'.

In the first, a polar and a non-polar cage, within separate phases and differing by one ligand subcomponent, converge to the polar cage in the absence of light, while the presence of light drives a pathway of equilibration between the two, whose equilibrium distribution favours the non-polar cage.

In the second sub-project, an open, water-soluble tetrahedral cage is proposed whose inward-facing pyridone O-donor atoms may accommodate 4 Mn(III) ions in proximity to one another. The vertices of the cage serve as photoredox catalysts, successively oxidising the Mn cluster in the presence of light and a terminal oxidant. Water, capable of passing through the cage and/or binding to free Mn coordination sites may then be oxidised to dioxygen and protons, while returning the Mn cluster to its initial state.